Gas transmission asset resilience through network transitions

As the energy system transitions away from unabated natural gas and parts of the gas network are either decommissioned or repurposed to support the UK's net zero goals, there is an increased risk of unintentional third-party damage to the network. Any supply interruptions to the transmission network would directly impact security of supply across the country and have a significant cost to customers including power generators, industry and domestic users. This project will investigate the benefits of moving from expensive, low frequency, manual network inspections to innovative AI assisted surveillance technologies in combination with satellite imagery and drones.